Local-first Community Resource Management Platform

p2panda will design and build a community resource management platform with features tailored to creative sector businesses, organisations and communities. It will provide solutions to common problems organisations face when coordinating the use of communal resources and scheduling events in multi-user spaces. The platform will enable users to self-organise around shared resources, fostering sustainable sharing economies.

p2panda will leverage cutting-edge distributed and local-first networking technology which bring several unique benefits; applications can be collaborative and still work when offline, infrastructure costs are low as resource heavy cloud servers are not needed, networks are robust as there is no single point of failure, user data is stored on-device and data privacy is respected. These characteristics will allow us to provide a high-quality service which scales, is affordable to smaller communities, and value for money for large organisations.

Our goal is that culture organisations of any size have access to the high quality resource management tools they deserve, unlocking hidden potential and resources in their communities to foster sustainable sharing economies.